Adaptive Algorithms for Modern Challenges in Data Collection Processes

Whether in biological design, causal discovery, training of large models, or physical sciences, one often faces decisions regarding which new data to collect or which experiments to perform. There is thus a pressing need for adaptive algorithms and sampling strategies that make intelligent decisions about data collection processes that allow for data-efficient learning. Deep active learning, experimental design, and neural bandits have been in major research focus within machine learning, aiming to answer both theoretical and algorithmic aspects of efficient data collection processes. However, to make serious headway in modern application areas and domains, various research questions still need to be addressed. For example, many modern design discovery tasks (molecular, protein, material) involve vast and unstructured search spaces, immense amounts of unlabeled data, and constraints in the data collection processes; deep learning models are becoming very costly to train for tasks where large-scale data are collected and model training may not even catch up with the speed of non-adaptive data collection and selection; finally, a major under-explored challenge is active learning for large models in the face of distributional shifts and class imbalance. The goal of this research is to address these modern challenges and propose algorithms that adaptively acquire (or actively down sample) data to further boost sample and training efficiency. This research will highlight new and emerging opportunities that arise from the evolving need to make adaptive data acquisition and active learning procedures that are theoretically and practically relevant. Progress in this research will provide immense benefits in emerging high-impact applications, such as in nuclear fusion research (e.g., for active and continual learning of fusion plasma turbulence models) and active data down sampling tasks for continual learning with deep models.